Creatively Co-designing future spaces: An investigation to develop a new methodology in user engagement and spatial co-design with young people ages 8

This project aims to construct a theoretical discourse and empirical illustrations of perceived creativity and play in user participation through
developing new methodologies, which support a potential transformation of understandings of children as co-designers of the design process
itself. Young people ages 8-16 were identified as the focus of the project as research suggests that they rarely play a role in the co-design
process. I will be analysing case studies highlighted in the literature review and observing live spatial design projects involving young children as
the participants, focusing on the user participation methods. I will Interview architects who have had experience of working with children in spatial
design projects and they will be asked to reflect on their exchanges with children through design diaries. I will conduct semi-structured interviews
with children (ages 8-16) who have been part of co-design spatial projects. The interviews will be facilitated by visual methods as prompts for
discussion, such as photographs taken by the children, storyboards and role play with figurines representing the designer-child interaction. The
focused ethnography of interviews and observations will enable me to investigate and develop new methodologies in co-design. The research
will incorporate exploring a range of mediums to develop the spatial co-design methodologies through experimenting, testing and reflecting on
practice. This topic should be of wider interest to the research community as it introduces a new angle, focusing specifically on developing user
participation through spatial co-design methodologies with young people, facilitating them to become constructive decision makers. Mediums
such as vitreous enamel can be utilised to engage and be used as a tool to reappraise the methods of communication and create a
contemporary platform for dialogue and user connection. I have discussed this proposed research topic with Susan Robertson, Course Leader
MA Architectural and Urban Design